H2G - a membrane-free, modular electrolyser significantly reducing levelised production costs of green hydrogen through low-cost mass production, scalability, and enhanced robustness.

**_H2G - a membrane-free, modular electrolyser significantly reducing levelised production costs of green hydrogen through low-cost mass production, scalability, and enhanced robustness._**

WD Hydrotech Ltd, a UK SME, proposes an 18 month Industrial Research project to propel our highly-disruptive technology from TRL3 to TRL6\.

As part of the programme, H2G's innovative features will be advanced and validated to demonstrate scalability, repeatability, robustness/performance, and 80% efficiency (target) with an independent technical feasibility analysis conducted by NPL and a preliminary safety assessment conducted by Abbot Risk Consulting Ltd.